REVISE

The primary focus of REVISE is revisiting the current methodology for assigning overhead line ratings. The calculation process uses historical environmental data captured in the 1980s that is applied uniformly across the UK disregarding local/regional climate variations. The existing transmission network is increasingly constrained by system capacity limits exacerbated by rapidly increasing renewable integration. Improving understanding of line ratings, using latest generation high-resolution weather topographic data combined with the latest techniques for system modelling, will allow for improved targeted investment to ensure we meet demand for the connection of new renewables to the network, and deliver a secure energy system.